CleanWinTur Resilience

The existing 'CleanWinTur' (CWT) project targets elimination of biofouling on access ladders of offshore wind turbines (OWTs). Biofouling is a safety risk for engineers needing to climb onto OWTs and in extreme cases, prevents access until costly, time-consuming cleaning has been undertaken - provided usually by service boat-mounted high pressure water jetting . Biofouling of ladders is a _global_ problem. The CWT project addresses the challenge by developing an 'in-situ' antifouling system. Methods of keeping ladders 'always clean' have been confirmed to be of great value by end-users, with the potential to lower OPEX costs and reduce downtimes of an OWT, providing the following benefits:

* Improved safety for engineers using the access ladders.
* Reduced GHG emissions in comparison to pressure jet cleaning from a diesel-powered boat: estimated at 4,438 litres of diesel and 11.1 tonnes of CO2 per access ladder over a 10-year period for a near-shore OWF(arm).
* Reduced turbine downtime due to accessibility problems when OWTs malfunction and ladders are not accessible.

The 'CWT' technical approach under development encompasses exposing ladders' surfaces to a number of mechanical, electromagnetic and thermal excitations to prevent marine growth.

The CWT consortium comprises Brunel Innovation Centre, 3-Sci, InnoTecUK, E.ON (now RWE), European Marine Energy Centre and ORE Catapult Development Services Ltd. These UK-based partners have been focussing on the design, deployment and demonstration of antifouling solutions for UK waters. An original programme aim of demonstrating in other global locations has been thwarted by a combination of COVID-induced delays in setting up UK initial field trials and then learning of some necessary technical modifications. These delays have meant that UK sea water trials have not been comprehensively completed during summer 2021 - and sea water trials are now anticipated to be resumed in mid-2022.. Accordingly, this proposal is for preparation and setting up of trials in South East Asia (Malaysia) which will provide the dual benefit of:

a. As initially planned, allowing the antifouling approaches to be tested in a different marine environment.

b. Allowing field tests to continue during the UK winter - when marine fouling has ceased to occur.

Establishing and subsequent execution of the proposed trials in SE Asia will help accelerate completion of the CWT technical solutions and accelerate subsequent exploitation of CWT products and services 'globally'.